Critical Making and Innovation Heritage

This project explores critical making and the design of physical-digital interfaces for heritage collections. The project will address the impact of creative practice innovation in co-production with communities and businesses. It will also focus on how the designed interfaces improve cultural resources' accessibility and business value. Thus, the project adopts critical making methodology alongside interviews and workshops with local communities. Partnerships with Baawolf - a game-design studio - Seaton Delaval Hall, a National Trust property and TWAM, will support the project's completion. This project will deliver NPIF's key priorities within the Transformative Digital Technologies theme, while encompassing both AHRC priority areas: Design and the Creative Sector.